VidPlate Creative Content Performance Recommendation Algorithm

VidPlate is integrating real-time data and performance analytics into the platform to allow users to better understand what is and isn't working for their brand or business. This will enable the platform to make creative recommendations based on real-time performance data rather than subjective decision-making.

The platform will be able to learn what works and doesn't work for a brand, driving the VidPlate AI system to ensure it can make performance-based recommendations for text, images, and video content used in content created through the platform.

After this integration, we will be able to offer the platform to the wider creative sector as a tool to provide cost-effective, high-quality marketing content to clients and also start to allow freelance creative designers to work with clients through the VidPlate platform.